Personal health monitoring device

The project aims to access the feasiblity of providing a personal health monitoring system that delivers the most optimal combination of ease of use and low cost to facilitate the early screening of cardiovasclar conditions.